Sym-Wall Panel

Sym-Wall is a sustainable, low-carbon modular wall panel combining high performance and quality with low cost of production and on-site installation. The product is manufactured by a unique low cost moulding process which is proprietary to Sym-Wall Building Technologies Ltd, the UK founder of the technology.